B-Linepack+

Linepack flexibility is key for Gas Transmission to provide system resilience by management of swings within operational limits. In a hydrogen world, we know our energy content per km of linepack will decrease by up to 76%. Therefore, embedded resilience systems in the form of lined rock shafts are being investigated to supplement loss in linepack capability. We envision systems if implemented for hydrogen transmission to act similar to how now decommissioned natural gas holders were utilised for operational flexibility, pressure regulation, supply/demand mismatch management, load balancing, emergency backup and production buffering.